Quark Flavour at the Intensity Frontier

Particle physics research at the intensity frontier has seen a ramp up of activity over the last decade. Within the next decade, an abundance of experimental data with unprecedented precision will become available from Belle II, BESIII, KOTO, LHCb, and potentially HIKE. To guarantee the full exploitation of that data, improving theoretical calculations through the development of novel methods and approaches is paramount. My proposed research will provide such methods in the sectors of strange, charm, and beauty quark decays.

In the strange sector, I will develop new techniques to utilise mixing effects in rare kaon decay modes to construct and overconstrain the unitarity triangle.

In the beauty sector, I will develop methods needed to improve our understanding of the strong dynamics of the constituents of the B meson. My research will allow the accurate determination of the so-called shape functions, thereby enabling the precision extraction of the Cabibbo-Kobayashi-Maskawa (CKM) matrix element |Vub|.

In the charm and beauty sectors, I will formulate a new, all-order method based on the approximate flavor symmetry of the QCD Lagrangian to improve the precision of Standard Model (SM) tests. This will have a big impact especially on non-leptonic multi-body hadron decays.

My research will provide new avenues for the handling of non-perturbative hadronic physics in low-energy strange, charm, and beauty decays. As a result, I will maximise the discovery potential for possible effects beyond the Standard Model in these processes.

Flavour physics is unique in that it can be used to address both of the two biggest open questions in particle physics: How do we get a deeper understanding of the Standard Model? And where is the breaking point of the Standard Model? My project will make unique and transformative contributions to both of these questions.